CERTUS

Increasing levels of vehicle automation, driven by market demand and technology evolution, have led to a dramatic increase in functional software content and vehicle complexity. The testing of such systems presents a significant challenge for developers, deployers, regulators and insurers, who need to gain confidence in the safety, robustness and performance of these systems in the real world.

Traditional automotive approaches to validation and verification would require an extremely protracted and ultimately impracticable test programme to achieve an appropriate level of test coverage. This is due to the complexity of the systems and their interactions with the surrounding environment, meaning that vast numbers of scenarios would need to be tested.

CERTUS will address this challenge through the development of standardised processes where simulation techniques will be integrated to form a Digital Twin of the vehicle and its operational design domain. Delivering the capability to assure products virtually in a repeatable manner and with a high degree of confidence, which is critical to realising the ultimate goal of using virtual test for vehicle certification. Backed by a structured methodology which provides the level of rigour required to satisfy stakeholders, CERTUS will deliver robust simulation which optimises the quantity of physical testing whilst demonstrating the correlation of simulated performance to real world scenarios and ultimately reducing the time to market.